University of Strathclyde And Rolls-Royce Group plc

To review a wide range of bulk forging processes and identify step-change cost reduction opportunities for relevant commodity groups. To review a wide range of sheet forming processes, identify step-change cost reduction opportunities for relevant commodity groups and tube